Low energy REACT Bluetooth trigger/exchange for asset interaction

Low Powered REACT Audio Trigger Board: A device that enables any digital assets, such as display (mains powered, solar powered or battery powered) to become accessible to all.

Used in conjunction with our Trigger app, a user is alerted to the presence of equipped digital asset and can interact with it, making it announce the visually presented information, based upon the users optionally shared needs and requirements, for example language and speed of audio. It can also change the text layout, size and colour of the information presented to support reading.